METALS: die-less Mesoscale Electroforging Technology for Additive Layer manufacturing of high performing alloys

UK is a leader and one of the pioneers in additive manufacturing (AM) and approximately, 5% of the world's AM industry is based in the UK. The UK's AM industry is valued at £460 million in 2023 and is expected to grow to £809 million in 2028. Globally, the AM market was valued to be over £7.15 billion in 2021 with a forecasted value of £16.5 billion by 2026. To ensure UK's leadership in AM, adventurous innovations such as METALS are necessary to guarantee the competitive advantage of the UK's AM industry.

METALS investigates, designs and tests a new additive manufacturing process with high deposition rate for die-less forging of large metal components used in aerospace, space and marine industries. The aim is to eliminate the need for rigid, costly and time consuming production of forging dies. This significantly reduced the time to market from a few years to a few weeks. The flexibility of the process enables updating and changing designs for large structural parts within a few days prior to manufacturing whilst maintaining the production rate and quality.

The majority of existing AM processes are slow and rely on melting of the material and fusion of successive layers. This results in excessive heat input and unfavourable material structure. Extensive heat treatment processes are required to improve the material structure and the parts' mechanical properties. These in turn will reduce the production rate in manufacturing systems and increase the energy footprint of the manufacturing process. Controlled heat input and high deposition rates offered by METALS will ensure high productivity and optimal material structure.